Supersymmetric geometries

The project aims at the exploration, construction and classification of supersymmetric backgrounds of supergravity
theories and/or geometries admitting rigid supersymmetric field theories. The techniques in both problems are are taken
from spin geometry and representation theory. At a more concrete level, the problems consist in determining those spinor
equations on lorentzian spin manifolds (perhaps with additional data) whose solutions generate a Lie superalgebra and
then to study the class of Lie superalgebras which can be so constructed. Possible lines of study which follow from this are
the study of the representation theory of those Lie superalgebras with an aim at constructing supersymmetric quantum
field theories on those geometries and deriving new localisation results.